Hydro-Logic Services

The improvement of regional management of flood mitigation and urban sewer planning strategies through the use of radar sourced weather data that has been validated via a ground based rainfall measurement network.